Remote Working Productivity Tool

COVID19 has upended traditional working patterns, forcing millions of the UK's office staff to work remotely. Simultaneously workers need to balance complex family circumstances due to illness, school closures and other new commitments. Employers likewise face a uniquely challenging business environment, with need to maintain continuity, productivity and cash flow where and however possible.

At the end of the project, we aim to deliver a remote-working productivity platform that can help
businesses manage an entire workforce across a blended office/ remote-working model in what we believe to
be a rising technology vertical focused on distributed office technology. By leveraging our existing platform, built originally to manage thousands of remote legal professionals, and integrating common productivity tools for documents, meeting and time keeping, we aim to deliver a powerful solution to businesses that enables them to distribute work effectively and be at their most productive.

The tool will allow businesses to have an overview of the skills, availability and workload of staff so
that they can match incoming work to the right people, and then track the progress and time spent
on completing the task. This ensures the business can efficiently leverage all available skills and
time efficiently. This project will deliver a remote-working tool that can help diverse businesses manage this change in workforce capacity (both internal and external) and optimise the contribution of those employees that need to work flexible/ad hoc/reduced hours from home.

During the lockdown, we have seen the benefits of remote-working such as less pressure on transport systems, less pollution, increased family time and well-being benefits, all of which go toward other sustainability goals for businesses such as addressing the climate change challenge and gives such a remote-working tool longer-term societal benefits.